The ape and the first word: Understanding the origins and evolution of the first linguistic structures in the human clade through comparative research

Language defines being human, yet its evolutionary origins remain obscure. Progress has long been hindered by old assumptions that our closest relatives – nonhuman great apes – lack the vocal abilities necessary to serve as models for language evolution, assumptions made without prior understanding of their natural vocal palette, predispositions or preferences. My research has overturned this outdated notion. Great apes possess far greater vocal control than previously recognised. Indeed, their repertoires include both vowel-like and consonant-like calls – the fundamental building blocks of language. Orangutans go a step further and combine the two into word-sized sequences and sentence-like series, prompting a serious revaluation of the vocal foundations for language evolution among hominids. During the first phase of this FLF, using innovative techniques and technologies, both in captivity and in the wild, the project sough to reconstruct the conditions of language’s “warm little pond” (to paraphrase Darwin) by identifying the articulatory manoeuvrers, control mechanics and combinatoric mechanisms that catalysed the co-evolution of proto-vowels and proto-consonants into the first linguistic structures in the human lineage. In a first of its kind, we remotely and non-invasively collected thermal-based measures of ape’s internal physiology during oral and vocal exercises with all great ape genera in two zoos (UK and US; plus, one upcoming in Ireland). We also implemented the largest coordinated field experiment ever conducted across four wild orangutan populations: a multi-year predator-model protocol involving 60 experiments with 32 individuals across the swamps and low mountain rainforests of Sumatra (Indonesia). We now seek a three-year renewal to build on these successes. Due to timeline adjustments forced by the pandemic, the curation, processing and analyses of captive and wild data will be finalized during the renewal period. Further analyses, centred around rules of assembly and “grammar”, and the role of social learning, will also be conducted during the renewal, as originally planned. This integrated approach will provide the clearest empirical picture to date of the evolutionary roots of human language. So far, this project has yielded 21 peer-reviewed publications (several under review) of which two received awards by the respective journals. It has led to 75+ media interviews, including features across major global news outlets (TV, radio, podcasts, print media; including New York Times, BBC, the Times) reaching an estimated audience in the hundreds of millions. The project team included 14 members across six nationalities, different professional stages and sociocultural backgrounds. Formal collaborative agreements were established with two Indonesian institutions (National University, Jakarta, Java; Foundation for Sustainable Ecosystem, Medan Sumatra) and the Max Planck Institute for Animal Behaviour (Germany). A new agreement with the University of North Sumatra (Medan) is being finalized. Beyond academia, we will remain committed to training a new generation of scientists and students equipped to engage enthusiastically with diverse audiences and the wider public, champion research-driven innovation and techn(olog)ical advance and promote ethical practices in animal research and welfare. As testimony of our innovative scientific approach and global work ethics, the project was recently provided by Indonesian authorities and stakeholders with the once-in-a-life-time opportunity of establishing a new Sumatran orangutan research site, which we will pursue as a new objective during the renewal. Using cutting-edge science, community-based conservation and interdisciplinary training, the project will create unprecedented research and educational capacity – a legacy that will extend well beyond the fellowship.